Marcy's Food - Sep14

'A taste of African cooking for every palate' - Marcy's
Food currently works with industry leaders in the areas of chilled food service, retail, food production and commercial and social enterprise to define African cuisine and ingredients to the UK consumer just as India, Thailand, Chinese and other emerging markets have done so previously.